Co-developing an app-based intervention to increase children's consumption of vegetables

Eating a healthy diet, which includes a range of vegetables, when you are growing up is important for healthy development. Eating too few vegetables has been linked with numerous health conditions including a greater chance of becoming overweight or obese, and a greater risk of developing conditions like type 2 diabetes, cancer or heart disease. We know that habits established early in life tend to stay with us throughout childhood and into adulthood. Therefore, it is important to support healthy development in children from the early years.

On average, UK children eat just 1.7 portions of vegetables each day. A third of UK children eat less than one portion a day. Vegetables, which can be more bitter-tasting, tend to be particularly disliked by children and are a food children commonly refuse to eat. This means that working with parents/ caregivers to support their children's liking and consumption of vegetables is a priority.

Research evidence and our own work has highlighted certain things that can be particularly effective for helping children to eat vegetables. This includes repeatedly offering a vegetable, the parent/caregiver eating and enjoying the vegetable in front of their child (modelling), and using a non-food reward (e.g., a sticker) to encourage their child to try the vegetable. Our research has shown that using these strategies once a day for 14 days increases children's liking and intake of a vegetable.

This proposed research will work with parents/caregivers and children to co-develop an app to help them to support their 2-5-year-old child to eat vegetables. The research aims to understand parents'/caregivers' and children's preferences about such an app, to develop the app and to do some initial testing of it.

To achieve these aims, the research will have three phases. Phase 1 will involve discussions with 25 parents/caregivers to determine their preferences for a 14-day vegetable intervention, to identify how to design it so that it will be appealing, engaging and practical for families to use. This is necessary so that the app we develop can support families to make effective behaviour changes and to use an effective combination of feeding behaviours which have been shown to promote children's acceptance of vegetables. After this, in Phase 2, we will develop a draft of the app and share it with 20 parents/caregivers for them to try. We will then conduct interviews with them and their children to get their views on the draft and note any recommended changes. Finally, for phase 3, we will make any changes and then ask a further group of around 30 families to use the app for 14-days. Again, we will ask for feedback on how the users (parents/caregivers and children) found the app and we will look at usage data from within the app to understand how families used and interacted with it. All phase 3 feedback will be used to finalise the vegetable app and then, in a future study, we will conduct further testing and evaluation to see if using it can successfully increase children's consumption of vegetables. Overall, this proposed research hopes to create a public health intervention to increase children's vegetable intake and support healthy lifelong development which will be suitable for use by families.

Technical abstract
UK children's consumption of vegetables is extremely low despite evidence that vegetable consumption is protective against numerous health risks (e.g., obesity, cancer, cardiovascular disease, type 2 diabetes). Vegetables are less accepted than fruits, and low consumption of them is more strongly related to mortality, making them a key target for intervention. Dietary habits formed in childhood track into adulthood, so it is important to intervene in the early years to promote lifelong healthy habits. Drawing on existing evidence and our previous work, which highlights the efficacy of repeated exposure, parental modelling and use of rewards for increasing children's intake of vegetables, this research aims to understand parents'/caregivers' and children's preferences about an app-based intervention to increase children's consumption of vegetables, and to develop and begin to test this app. Three work packages (WP) will be undertaken. WP1 will involve formative work to determine 25 parents'/caregivers' needs for, and the content of, a 14-day app-based vegetable intervention. WP2 aims to develop and gain initial feedback on a prototype app by conducting interviews with 20 parent/caregiver-child dyads. The app's content will be informed by WP1. Finally, WP3 will assess the acceptability of the app by trialling it with a new group of 30-40 parents/caregivers over a 14-day period, and undertaking follow-up interviews with a representative sample of 20 parents/caregivers to discover their views of using the app. Usability data and qualitative feedback will be used to finalise the intervention prior to subsequent testing in a future trial. The overarching goal of this project is to co-develop an intervention and to confirm that the intervention is feasible and acceptable to users. Ultimately, this scheme of work aims to create a public health intervention to increase children's vegetable intake and support healthy lifelong development.